Visualisation of travel data for non-expert user to suport efficient infratructure planning

This feasibility study will investigate the aggregation of multiple GPS data sources from consumer health and fitness mobile applications, so as to infer traffic flow information for Local Authorities (LAs).

This will enable LAs to invest in infrastructure in a more informed manner, relying on accurate and rich data presented through modern technology - user-driven data visualisation - as opposed to the traditional anecdotal and scant survey data.

This will result in better-informed infrastructure planning, thus reducing congestion, improving air quality and reduced cycling fatalities.